Edge Hill University and Gener8 Spaces Limited KTP 22_23 R4

To embed Augmented Reality software development capabilities to support the ongoing design and delivery of Augmented Reality immersive learning spaces.